The University of Salford and ADDvanced Solutions Community Network CIC KTP 24_25 R3

To develop an evidence-based suite of digitalised psychosocial outcome measures and an evaluation framework, suitable for interventions for neurodiverse young people and their families. Knowledge embedded within ASCN will enable robust reporting of the impacts/benefits of multiple complex interventions on participant outcomes, securing longer term contracts, business growth and sustainability.